Assessing the impact of environmental change on host responses to infection and disease

This project will explore how environmental variables impact on the ability of different individuals in a population to resist and tolerate infection in a long term study of vulnerable seabirds in the North Sea.